Path Feel - customised insoles for enhanced foot health and reduction in carbon footprints

Diabetic foot ulcers (DFUs) have a major negative impact on the carbon footprint of the NHS. In addition to its economic cost (1% of the entire NHS budget annually), DFUs increase the NHS's carbon footprint due to the regular clinic visits required by DFU patients as well as the mass of single-use consumables (bandages, syringes, lab testing kit, etc.) which must be incinerated after use in DFU treatment. DFUs are much more common than people realise with up to 25% of the 4.9M diabetic individuals in the UK developing a DFU in their lifetimes. DFUs have a major effect on patients' quality of life with up to 20% leading to amputations. Yet, current DFU prevention is inadequate with patients visiting the clinic regularly (up to once a month) and 40% of ulcers still recurring after a year, and increasing further over time.

We at Walk With Path have developed smart, haptic insoles which reduce the NHS's carbon footprint by personalising appointments and preventing DFUs, hence preventing unnecessary travel to hospital appointments for ulcer care, and the associated use of disposables. Path Feel is a smart platform complete with sensor-rich insoles, a mobile phone app, and a healthcare professional (HCP) dashboard. Path Feel allows users to wirelessly monitor their foot health every day in real-time, reducing the need for regular clinic visits, and take actions to prevent DFUs at home. Our innovation not only reduces the current carbon footprint of DFU care by preventing DFUs and reducing the need for regular clinic visits, but also massively improves patient care, and the impact that ulcers can have (e.g. early retirement, quality of life).

One challenge we face is that up to 36% of diabetic individuals with foot problems use prescription orthotics, and these tend to be in the category of the highest risk for foot health issues (e.g. people with prior ulcers and amputations). This means that often the footwear they use is incompatible with Path Feel, which is currently only available in a generics shape. This project will enable us to help the larger number of people, who need it the most, by allowing us to get user input into how we can make Path Feel compatible with custom orthotics. Additionally, this project will allow us to get feedback on our alert system to make sure that it is ideally geared to encourage users to offload their feet to avoid DFUs.